University of Essex and Skyships Automotive Limited KTP 22_23 R2

To understand applications for cobotic automation of simple tasks in a small-scale manufacturing process, and design and implement an environment which facilitates collaborative working by humans and robots.